University of the Arts London And Turner Broadcasting Systems Europe Limited

To develop groundbreaking content management tools and methodologies to enable management of a range of broadcast media content and faster delivery to customers.